Distributed Middleware and Semantic Hardware Description for Heterogeneous Mobile Robotic Fleets in Logistics Warehousing

E-commerce growth has supported the proliferation of third party logistics warehouses (3PL), however, it is difficult for these companies to stay competitive without embracing robotic automation. This problem has been exacerbated by the ongoing pandemic and the related social distancing measures, which necessarily reduce the ability to process parcels quickly and efficiently. Nonetheless, 3PL are struggling to migrate to robotic automation: this is not due to hardware availability or costs, given that solutions are available and can be affordably leased; the issue lies in fragmentation (i.e. robots from different manufacturers that do not talk to each other), which imposes expensive integrations (three to five times the cost of hardware). Furthermore, it is still challenging to simulate the warehouse environment ahead of time and to experiment with several storage configurations, in order to realistically characterise the achievable performances.

Seyo Ltd and Tu Pack Ltd aim to build and trial innovative technology for the creation of a platform enabling interoperability across different types of robots in a 3PL environment. The main vision consists of enabling gradual and risk free transition of small/medium 3PL to robotic automation, which allows them to:

* grow their profits by increasing the amount of processed orders within the time unit,
* improve the quality of life for their employees, by allowing them to focus on value added tasks, whilst letting robots take care of the menial ones and
* become more resilient to market fluctuations.

To achieve this, Seyo will build a software layer that hides the hardware details of a robotic device and represents such a device in terms of what tasks it can perform. This software can run on a designated board or on the robot itself and it allows each robot to safely communicate and move together with other robots as part of a well defined choreography. Moreover, the project aims to build a system that keeps track of the available robots and that can be seamlessly deployed both in a real environment and in simulation. A warehouse simulation system will be prototyped with the aim to analyse several warehouse configurations. Tu Pack will select the most suitable configuration in order to perform a comparative analysis aimed at characterising the performances of manual versus automated e-commerce orders picking, in the context of small to medium warehouse spaces.